Development of method for production of active pharmaceutical ingredient from plant material for Phytovation Ltd

Phytovation is an emerging SME with a vision to be a leading supplier of plant based
ingredients for the pharmaceutical and healthcare industries. The company is already a
leading supplier of standardised whole senna used as a laxative and is the the sole supplier of
Senna to Reckitt Benckiser for use in their brand Senokot.
Phytovation aims to build on our current success with our existing knowledge base,
established supply chains and market intelligence by developing a new senna product using
innovative technology. We will process the raw material to produce high value, high purity
sennosides with a market value of $400 per kilo compared with the company's main product
which sells for around £7 per kilo.